Alcohol Harms: The relationship between alcohol consumption and cardiovascular risk - A life-course perspective

It is important to examine how lifestyle behaviours, such as drinking alcohol, are related to our health. It has been widely cited that moderate alcohol consumption is good for the heart - but is this really true? The majority of scientific studies on the topic of drinking and cardiovascular health have only recorded the drinking habits of people at one point in time and assumed that they do not change. This assumption is unlikely to be true. People change the way they drink throughout life and not everyone follows the same pattern of drinking as they age. Some people may drink heavily earlier in life before becoming moderate consumers, while others may increase their alcohol intake over time, and of course, some people may not drink alcohol at all.

Those that do not drink alcohol are a particularly important group to study, as pooled findings from many studies show that those who abstain from alcohol have a higher risk of developing cardiovascular disease. But as mentioned previously, these studies are based on what people report drinking at that point in time; they ignore an entire history of possible alcohol intake before then. As people become unwell they may choose to quit drinking or substantially reduce how much they drink. This means that the group of non-drinkers shown to have a higher risk of cardiovascular disease could actually be made up of people who have never drunk alcohol at all, as well as those who used to drink but quit due to ill health. Therefore, we may falsely think alcohol consumption is beneficial for us because healthy moderate drinkers are compared to non-drinkers who may already be ill. Some people may choose to drink alcohol under the belief that it is good for them, but if the current evidence is wrong, then they may actually, unknowingly, be putting themselves at risk.

It is also important that we examine the drinking history of those who continue to drink throughout their life too. It may be that there are specific time points in life that drinking is more harmful. If we are able to identify such sensitive periods of the life-course we will be in a better position to take action to ensure that a) those at high risk based on their drinking history are closely monitored (our findings may be used to improve prediction models), and b) strategies are developed to make people aware of this, so that they are able to make informed choices about their drinking habits.

The proposed project will use existing data on thousands of people, of different ages, followed up over time to explore these exact issues. How is drinking across the life-course related to developing cardiovascular disease? Is there evidence that moderate drinking is good for the heart when compared to a group of healthy non-drinkers? Are there specific points in life when drinking is most harmful to us?

We will use innovative statistical methods to factor in the complex relationship between changes in alcohol consumption and risk of cardiovascular disease, as well as explore how alcohol consumption affects biological markers of cardiovascular disease (such as blood pressure and cholesterol) in order to better understand the pathways through which drinking increases or reduces the risk of developing cardiovascular disease. We will document best practices so that these methods may then be used by others to explore how life-time drinking is associated with different health outcomes.

Ultimately, it is hoped that the findings from this work will contribute to a reduction in the number of people who go on to develop or die from cardiovascular diseases by improving our understanding of specific periods of the life-course where prevention strategies may be most useful and developing more sophisticated means of assessing those at high risk.

Technical abstract
The relationship between alcohol consumption and cardiovascular disease (CVD) is complex and controversial. Meta-analyses suggest that those who consume alcohol in moderation have a lower risk of developing CVD than heavy drinkers and those who abstain. However, the majority of studies measure alcohol at only one point in time and therefore fail to take into account variation in drinking over time. This approach means that important transitions, such as from heavy drinking to abstinence or low-drinking are not captured. This particular change has been put forward as a potential explanation for the apparent U/J-shaped relationship between alcohol and CVD, as it may be that that those classified as non-drinkers are actually former heavy drinkers who quit due to ill-health (referred to as "sick-quitters"). Recently efforts have been made to quantify the extent to which changes in alcohol consumption are related to CVD, however, these studies have typically relied on crude conceptualisations of life-course consumption and have also failed to explicitly link changes in alcohol intake to changes in the hazard of an event occurring over time. Jointly examining the relationship between longitudinal typologies of drinking and CVD will improve our understanding of the association between changes in alcohol consumption over time with respect to developing CVD. In doing so, our findings can be used to develop dynamic predictive tools accounting for repeat measures of alcohol consumption across the life-course and thus provide individualised/age-specific drinking guidelines.

We will use our existing infrastructure of 9 UK cohorts (sample size 59,397 with 163,710 alcohol observations) with harmonised alcohol measures, and with linkages to external outcome databases (mortality, GP, hospital records), to explicitly examine the role of alcohol consumption in the development of CVD using a life-course perspective. We will also add more cohorts with lifetime alcohol data.

Potential impact
The UK government has appointed Dame Sally Davies, the Chief Medical Officer for England, to lead a review of the current drinking guidelines. This is the first major review of alcohol policy guidelines in over 15 years. We believe the work we are proposing will provide evidence to inform this on-going debate. In particular, our proposed research with a life-course perspective would tackle the call to tailor messages to key groups, such as the elderly.

Our work will also indirectly benefit economists and policy makers dealing with the topic of minimum unit alcohol pricing. Our estimates could be used to refine the Sheffield Alcohol Policy Model (SAPM) to account for the dynamic relationship between alcohol intake and harm. Given how influential the SAPM is to on-going debates on minimum unit pricing, combined with the net health benefits that minimum pricing policy has been projected to have, this would be a pathway through which our work would substantially impact public health.

This, coupled with providing evidence that can potentially be used in the on-going review of current drinking guidelines in the UK, clearly demonstrates that our proposed project is wide-reaching - benefitting a range of stakeholders by improving the evidence base available for decision makers in the government to eventually enhancing the health and wellbeing of the general public. The intrinsic capacity building for staff working on this project will also benefit the wider academic community. The CoI is an early career researcher and this project will provide him with experience of managing staff and delivering on research council funded projects. Both skills are necessary for a successful academic career. Furthermore, the dedicated Research Associate employed on this grant will learn several advanced longitudinal methods which he/she will be able to apply in other research domains.

In summary, the work we are proposing comes at a time when it is realistically able to contribute towards evidence based policy in the immediate future. In doing so it is likely to both improve the public awareness and understanding of the role of alcohol consumption in health related harm (specifically CVD) as well as possibly influencing policy (e.g. minimum unit pricing) and clinical practice (e.g. by changing the drinking advice given to individuals at different ages). It will also help to develop skills that are essential to progressing to be an independent researcher in early career researchers.